BBSTC DTA Studentship: Lysophospholipid signalling via cloned Drosophila G-protein coupled receptors

Technical abstract
Lysophospholipids, such as lysophosphatidic acid (LPA) and sphingosine 1-phosphate (S1P) are important regulators of a range of cellular processes such as cell growth, differentiation, survival, motility and cytoskeletal reorganisation. An analysis of the genome of the model organism, Drosophila, has revealed the existence of novel genes that are structurally similar to vertebrate Lysophospholipid receptors. This project aims to clone and characterise these receptors in terms of their pharmacology and mode of action. It will increase our basic knowledge of how cells in nervous systems"talk" to each other.